Heavy elements for superspintronics or Heavy fermion thin films or Tuning Correlated States in Malleable Actinide Materials

This project will leverage this equipment to investigate the low temperature properties of various U-based heterostructures and alloys to create novel electronic states of material an superspintronic devices, investigate the low temperature properties and electronic structures of various uranium crystals, and investigate the low temperature properties of various U-based compounds in the search for novel tuning parameters to control heavy fermion behaviour, superconductivity and magnetism in these materials."